The University of Huddersfield and Technical Services (UK) Limited KTP 22_23 R5

To develop new modelling and simulation techniques and create new tools to improve the thermal management of new generation electric vehicles.